Developing MRI contrast agents to image neuroinflammatory markers

To focus on the development of contrast agents for magnetic resonance imaging (MRI) to probe molecular neuroinflammation pathways, with the ability to access multichannel/multiplex imaging outputs using PARASHIFT MRI - akin to blue/green/red imaging in fluorescence microscopy.